HOUSE-IN. The Housing-Integration-Nexus: shaping exchange and innovation for migrants' access to housing and social inclusion

The HOUSE-IN project consortium sees housing as an important element of migrants` social inclusion within urban neighbourhoods and draws on extensive related research. The expertise and established networks allow to cooperatively identify remaining gaps at the housing-integration intersection. The project collects innovative housing strategies, assesses their impact and potential for local integration and stimulates co-creation and co-design processes using the Urban Living Labs approach. In cooperation with multiple local and European stakeholders, HOUSE-IN creates comprehensive knowledge and applicable innovative solutions to achieve better integration through housing in European cities.